Aston University and Cathedral Eye Clinic Limited

To develop a Digital Decision Support System that applies Artificial Intelligence to patients’ clinical data to aid in formulating diagnoses to eye diseases and provide information to clinicians to make better care plan recommendations and improve the quality of care that their patients receive.